Using AI to improve decision making during in vitro fertilisation (IVF) treatment

Infertility affects 1 in 6 couples world-wide and is associated with significant psychological morbidity. Such couples can be helped to conceive by in vitro fertilisation (IVF) treatment. Each IVF cycle costs ~GBP 10,000 per cycle. The average success rate in terms of live birth rate is only ~30\%. Many of the decisions made for each individual patient are based on a physician's personal experience than science and being data driven. A novel AI model will enable patients to have treatment recommendations based on evidence and improve success rates, minimise monitoring and thus reducing the costs of treatment.